Queen’s University of Belfast and Blow Moulding Technologies Limited KTP 22_23 R5

To develop an innovative test method using a novel combination of spectrophotometric, mechanical testing and chemometrics to rapidly assess the quality of incoming plastic materials to enable a quick and simple evaluation of material behaviour during processing.